Gen Election 2017 - Constituency Campaigning at the 2017 General Election

Constituency level campaigning has become crucial to the electoral strategies of all the major parties in Britain, and a significant academic literature has emerged (Denver & Hands, 1992,1993,1996,1997a,1997b,1998; Denver et al, 2002a, 2002b, 2003; Fisher et al, 2005, 2006a, 2006b, 2006c, 2009, 2011a, 2011b, 2014a, 2014b; 2016; 2017; Fieldhouse & Cutts, 2009). This work has revealed how campaigns have changed over time; how parties have responded to wider changes in society, the electorate, and within their own parties; the degree to which parties are able to harness their resources effectively to fight elections; how voters respond to cues from the parties, and the extent to which voters can be mobilized. The analysis of the constituency campaign is an integral part of studying elections by the electoral studies community, external stakeholders and the ESRC (Williams, 2007). The ESRC has funded this unique study, which the most comprehensive of its kind in the world, at each general election since 1992 (with the exception of 2005, which was funded at a much lower level by the Electoral Commission). There is therefore a unique and valuable time series which furthers our understanding of the impact, role, and nature of campaigns in the modern political arena. The proposed study will continue this valuable work as well as delivering significant added value.

Potential impact
With the new data collected, we will produce at least three high-quality journal articles covering the electoral impact of the campaigns, the parties' use of e-campaigning, and comparisons with other elections of the modes of campaigning. We will also produce a report for the Electoral Commission and will combine the data with earlier studies to conduct further analyses over time.